Connecting virtual communities to the digital economy through micropayment technologies

• Provide innovation space and expertise to help in prototyping your great ideas and establish proof of concept
• House an open sandpit development environment with the freedom to leverage any internal and external APIs
• Facilitate end-user engagement to find out what they really want from digital in the 21st century
• Provide pathways for learning about the digital environment on both business and technical levels
• Act as a resource library for the business and technical knowledge needed to get ideas off the ground
Our vision is to: Connect virtual communities to the digital economy using micro-payments.